How might humans and artificial agents learn to perform diverse cognitive tasks? The potential importance of functional localisation

My proposed research furthers the leadership literature, highlighting value in a social functional account of leader emotion as opposed to purely reflecting leaders' mental state.